Supporting undergraduate teaching in quantitative geography: making the connections between schools, universities and the workplace

The discipline of geography has a long tradition of pioneering research and teaching in quantitative methodologies. It has high-end expertise in areas such as GIS, geostatistics, spatial statistics, spatial econometrics and the use of geoinformation in scientific visualizations. It retains the belief that there are common patterns of behaviour, the understanding of which is critical to appreciating society. It is the ability to extract knowledge from geographical data that feeds into evidence-based public policy (including crime or disease mapping) and also to private sector strategies (e.g. locational decision-making supported by large firms such as ESRI or Experian).

Nevertheless it, like many allied subjects, has faced a general deskilling in, abandonment of and suspicion towards quantitative methods in social scientific research. Misunderstanding and under-appreciation of these methods is a vicious circle that gets transmitted from one generation of learners to the next.

Our response to this situation is to strengthen the connections between schools, universities and workplaces. What is important is continuity in the learning experience, and for pupils and students to appreciate at an early stage that quantitative methods are both an essential part of what it means to do geography and a vital transferable skill that will assist in future career choices.

To that end this research, with the backing of the Royal Geographical Society (with the Institute of British Geographers), adopts a strategy targeted specifically at assisting researchers and teachers of quantitative methods to engage pupils and students with those methods, and to offer peer networks of learning, support and of knowledge exchange. It will do so by:

(1) Undertaking a scoping study of teachers' experience, familiarity and understanding of quantitative methods, of the importance given to them in upper secondary school and early years undergraduate curricula, what the barriers to learning are, and what might be done to overcome them.
(2) Producing a range of web-enabled case studies and vignettes for teachers of quantitative methods (at University and in schools) demonstrating the importance of quantitative methods in geographical research and in the sorts of jobs geography students might go into.
(3) Cataloguing the resources available to support teachers of quantitative methods, especially within higher education, and to provide a simple website as a point-of-entry to those resources.
(4) Developing a peer network to support the teachers and teaching of quantitative methods in geography, meeting face-to-face and with special sessions at the RGS-IBG annual conference.

Whilst the project will have obvious benefits to the discipline of geography, its impact will be more widely felt. That is because almost one third of the more than 20 000 full-time undergraduate students in the UK go on to further study in a wide range of subjects not solely limited to geography, and because geography students go into a wide range of jobs including retail, business, finance, government and public service, conservation and environment, IT, health, media, teaching and research.

The project is timely: it has the opportunity to inform discussions about the geography curriculum with information on what is being studied and what could be done to support quantitative methods teaching beginning at A-level. It has the opportunity to direct future updating of the QAA benchmark statements for geography and related social sciences, emphasising the importance of quantitative methodologies such as descriptive, inferential and relational statistics, numerical modelling, remote sensing, geocomputation and geospatial analysis explicitly.

In summary, the projects aims to support change in the quality of quantitative methods teaching within geography, knowing that to do so will diffuse into the social sciences and into industrial sectors more widely.

Potential impact
The principle beneficiaries of the project will be researchers and teachers of quantitative methods, within geography especially. They will benefit from peer support, knowledge exchange and resources to support their teaching and to engage students. It follows that the students will also benefit, not only in regard to their short-term learning but also in regard to their longer-term career prospects (skills in quantitative methods being highly sought after).

Indirectly, the commercial and public sector users of quantitative methods may benefit from the exposure our case studies give to their work. However, our broader interest and that of the call under which this proposal is being made is to help reverse the shortage of undergraduates with quantitative skills, to the benefit of the UK's economic competitiveness.

Of course, such an impact will take some time to be realised and can only occur as part of a wide range of initiatives and actions. Nevertheless, we repeat what we have written in our case for support: Students cannot be made to study quantitative methods. But, as practitioners, we can choose to support their learning by meeting students in regard to what they know before coming to university and where they hope to be when they leave it.

By recognising that the issue of undergraduate quantitative methods teaching needs also to address earlier learning, the impact we aspire to is a demonstrable change in the attitudes and abilities of students to quantitative methods. Such an impact has disciplinary, cross-disciplinary, social, public and private sector beneficiaries.